Oxi-Tech in situ ozone disinfection for robot milking

**Project:** Oxi-Tech Solutions seek to demonstrate that ozonated water provides a chemical-free alternative for cleaning robotic milking machinery while lowering both costs and environmental impact. The proposal is to also improve herd health, deliver a safer working environment, and lower carbon footprint.

**Innovation:** Oxi-Tech core technology is new and disruptive, building on 2 years of concept and market testing. It produces in situ dissolved ozone (eco-friendly disinfectant) from water, using only electricity. This project will deliver a feasibility study to demonstrate ozone efficacy, and how this integrates with milking robots, providing consistently powerful disinfection where and when it is needed.